University of Nottingham and Optrak Distribution Software Limited

To develop and implement novel and advanced, hyper-heuristics based routing technologies for standard and non-standard haulage markets.